Polyaniline and nano-carbon composite supercapacitors

This project aims to explore the enhanced energy storage capability of nano composite materials in supercapacitor applications. Pseudocapacitive polymer composites have been used in the past but they suffer from mechanical failure due to volume expansion and shrinkage during charge cycles. We propose a polymer/nano-carbon composite that will allow the nano-carbon scaffold to provide enhanced mechanical integrity and electron transfer kinetics. Polyaniline (PANI), due to its low cost, scalability of synthesis, unique chemistry, and high theoretical capacitance is the chosen conducting polymer for this project. Combining PANI with various carbons, such as carbon felt, graphene, carbon nanotubes, and carbon fibres has been shown to increase the materials electrochemical stability. This research aims build on this composite architecture to construct novel electrode material designs based on carbon/conducting polymer composites, via chemical and electrochemical fabrication techniques.